Celes - Enabling Demand Side Response

The project is to take a concept - Celes - and turn it into a useful pre-production prototype.

Celes is a device for the home that will measure and control electricity usage - mainly for time insensitive application ("controllable loads"), such as vehicle charging, electric heating and electric cooling.

Celes will show electricity generation, imports and exports, and consumption in the house. Consumption will be shown for the home, and for key loads. It will also make automated decisions on which loads to turn on or off.

For homes with renewables it will help to match generation to consumption. For other homes it will help to exploit low cost tariffs (e.g. for vehicle charging) and to control electricity usage in the home. For the country as a whole, it will help to match variable supply from renewables with demand, controlled by Celes.